The University of Hull and Wren Kitchens Limited KTP 22_23 R4

To embed carbon mapping capacity and capability and demonstrate sector regulation innovation leadership, provide evidence for circular economy potential, and support the overall sustainability culture strategy.